The University of Nottingham and Power Electronic Measurement Limited

To design, develop and build high frequency/large magnitude current sources for calibration and assessment of wide-band current probes.